Empirical Assessment of Spillover Effects

Leading Question:
Is there empirically sound evidence in support of spillover effects in yield changes on days of central bank announcements? Furthermore, can we identify through which channel (level, slope and curvature) this spillover effect is transmitted?